Living Utopia: Stories through Immersive Drama (LuSid)

In a world increasingly drawn to virtual engagement, our project, LuSid, presents a bold counter-current and is set to redefine immersive entertainment. We blend the magic of theatre, the innovation of AI-driven storytelling, and the excitement of interactive gaming to offer an unprecedented real-world experience.